Oxehealth non-contact health monitoring for secure rooms

This project will improve the safety and wellbeing of people, some with mental health
problems, who are detained in secure rooms. It will also reduce the costs of looking after these
people in secure institutions. It will show that Oxecam, a novel non-contact video camera
based vital sign monitoring technology, addresses the unmet need for continuous monitoring
in these rooms. It will improve upon the current approach of periodic observations by staff,
which can be missed, inaccurate or disturb the patient, especially at night.
The project will be jointly run by Oxehealth and Broadmoor Hospital. Algorithm tuning will
be supported by researchers at the Institute of Biomedical Engineering, University of Oxford,
acting as a subcontractor. Oxecam is a set of algorithms which analyse data from standard
video cameras and measure vital signs and other parameters. In this new application, the
algorithms will monitor the detainee’s movement and breathing for signs of distress. Heart
rate and other parameters can also be measured to assess the detainee’s wellbeing and mood.
Oxecam will monitor detainees in secure rooms, processing video data inside the camera unit
and transmitting vital sign readings and alarms to staff as necessary. The video camera feed
itself does not need to be transmitted or viewed by staff. Oxecam works in the dark, using
invisible infra-red illumination, so detainees can sleep undisturbed.
In this project, after initial testing, non-patient volunteers will be recorded in a secure room at
Broadmoor. The recorded video will be analysed and the Oxecam algorithms will be tuned
and tested to confirm that they are capturing the volunteer’s vital signs. No patients will be
involved in this project. Concept testing with potential partners will also be performed. At a
time when no alternative solution exists and CCTV is increasingly used in secure rooms, this
project will generate evidence, know-how and communications to move towards a
commercial prototype.